Using conjugative elements to manipulate bacterial communities

With the escalating threat of antibiotic resistance, controlling bacterial systems through drug intervention is becoming more challenging. Furthermore, even when antibiotics are effective, the dysbiosis caused by collateral damage from antibiotics can lead to the emergence of even more problematic bacterial infections. Although emerging technologies such as phage therapy and bacteriocins have the potential to circumvent these challenges, they also suffer from drawbacks including poor stability and immunogenicity within a mammalian host. This project explores an alternate strategy for manipulating the microbial population: using conjugative elements to genetically modify harmful bacteria.
Conjugative elements are naturally occurring genetic entities that encode machinery necessary to facilitate their transfer between bacterial cells. In nature, these elements are often responsible for the spread of virulence factors and antibiotic resistance among bacteria. However, these undesired components can be replaced with genes engineered to specifically modulate the gene expression of targeted bacterial community members. Specifically, the virulence-causing genes of pathogens can be repressed, effectively neutralizing their potential to cause disease. Although conjugative elements have been extensively studied in the past with numerous conjugative elements having been identified in a wide range of microorganisms, we still do not understand how conjugative elements spread within complex multi-species microbial communities. Elucidating how these elements spread will not only be critical for developing conjugative-element based therapeutics but will also allow us to better understand how antibiotic resistance and virulence mechanisms spread in nature.
The main focus of this study will be on how conjugative elements spread into, among, and out of Vibrio cholerae bacteria. V. cholerae is the causative agent of the diarrheal disease cholera and presents a major global health threat and a significant epidemiological burden, especially in the developing world. V. cholerae also has a robust, well-establish animal infection model making it an ideal model system for exploring alternative therapeutic strategies. In this study, the spread of conjugative elements will be characterized both within well-defined in vitro populations as well as among the complex in vivo microbial communities present during infection. Tools will also be developed to deliver specific anti-V. cholerae virulence factors into V. cholerae. Altogether, this work will serve as a first step toward specifically targeting pathogenic bacteria in multispecies microbial populations and open the door for genetically modifying in vivo microbial communities.

Technical abstract
Conjugative elements are naturally occurring genetic entities that encode machinery necessary to facilitate their transfer between bacterial cells. They often are responsible for the spread of virulence factors and antibiotic resistance among bacteria, but by replacing these undesired components with genes engineered to modulate gene expression of specific bacterial species, conjugative elements can be exploited as vehicles for a form of microbial gene therapy. In this proposal, we will use conjugative elements to modify Vibrio cholerae bacteria by introducing "anti-virulence" factors that block the expression of genes required for virulence and colonization.
We will first develop an efficient conjugative system that can both carry novel genetic functions and be visually tracked using fluorescence microscopy as it spreads among V. cholerae cells. Using time-lapse microscopy, we will determine the impact of environmental conditions, bacterial community organization and multispecies mixing on conjugation. These in vitro experiments will give insight into the in vivo conditions conducive for conjugative element transfer. Finally, conjugative elements will be engineered to carry gene-silencing elements targeting specific V. cholerae virulence and colonization genes. These conjugative elements will then be introduced into V. cholerae infecting infant mice to determine whether such elements can be used to interfere with the ability of V. cholerae to cause disease.
Although the scope of this project will focus on V. cholerae, the approaches taken are directly translatable to other enteric pathogens. Furthermore, the range of delivered genes can be expanded to include other beneficial functionalities, such as immunomodulatory factors or biosynthetic enzymes that compensate for metabolic deficiencies. Ultimately, the information gained from our findings will also be applied broadly to study how mobile genetic elements spread in nature.

Potential impact
Foodborne illnesses caused by known pathogens annually number in the millions, while diarrheal diseases are responsible for millions of deaths per year globally. Many of these cases are caused by enteric pathogens that can colonize the human gut. The gut naturally contains a relatively stable, dense microbial community that plays an important role in promoting health and diseases. As such, controlling these microbial communities is critical for maintaining health and mitigating disease. However, with the escalating threat of antibiotic resistance, controlling bacterial systems through drug intervention is becoming more challenging, and even when antibiotics are effective, the dysbiosis caused by collateral damage from antibiotics can lead to the emergence of even more problematic bacteria. Although emerging technologies such as phage therapy and bacteriocins have the potential to circumvent these challenges, they also suffer from drawbacks including extremely narrow host range, poor stability, and resistance mechanisms. This proposal explores the feasibility of an alternate approach for manipulating microbial communities and eliminating pathogens. This approach involves exploiting horizontal gene transfer mediated by conjugative elements to deliver specific genetic elements and anti-virulence factors into pathogens inside complex multispecies microbial communities. Insights gained from completion of the proposed work will enable the development of novel therapeutic strategies to modulate the microbiome and combat bacterial infections without over-reliance on antibiotics.
The primary focus of this proposal will be on the pathogen, V. cholerae. V. choerae is the causative agent of the diarrheal disease cholera and presents a major global health threat and a significant epidemiological burden, especially in the developing world. Efforts carried out in this study will give insight into how horizontal gene transfer occurs among V. cholerae bacteria. This information will have a direct impact on our understanding of cholera epidemiology as well as the emergence of new pathogenic and/or antibiotic resistant strains. This study can also shed light on different processes involved in host colonization by V. cholerae by exploring the role of inter-bacterial processes in vivo. These findings have the potential to impact treatment strategies in the future. This study will also seek to identify members of the resident microbiome that come into direct physical contact V. cholerae during infection. These bacteria represent a potential first line of defense against pathogen attachment to the host as well as potential points of entry for new genetic material into the microbiome. These findings will contribute to our understanding of the role of the gut microbiome in preventing disease.
Aside from impacting our understanding of V. cholerae and combating cholera infection, the scientific approaches proposed for this proposal are broadly applicable to other systems and consequently to the study of other pathogens and their respective disease models. Furthermore, the methodologies developed during this project will be applicable to the study of other interbacterial communication and competition systems and will therefore have the potential to more broadly impact the field of microbiology.